Feasibility Study for Cloud-Based SaaS Solutions in the Telecommunications Market

The objective of this feasibility study is to establish the conditions under which Cloud-Based Software-as-a-Service (SaaS) solutions are acceptable to network engineers in the United States (U.S.) telecommunications market, to identify any data security challenges which could impede access by industrial users, and to analyse whether cloud software can meet organisational requirements. The project will initially engage with U.K./U.S. partners before branching out to additional prospective customers through networking events. The final report will identify viable pathways for commercialisation of SaaS engineering solutions in the telecommunications sector, with particular emphasis on emerging radio-frequency/microwave component technology.